CONVER-SE: Conversational Programming for Smart Environments

Smart environments are designed to react intelligently to the needs of those who visit, live and work in them. For example, the lights can come on when it gets dark in a living room or a video exhibit can play in the correct language when a museum visitor approaches it. However, we lack intuitive ways for users without technical backgrounds to understand and reconfigure the behaviours of such environments, and there is considerable public mistrust of automated environments. Whilst there are tools that let users view and change the rules defining smart environment behaviours without having programming knowledge, they have not seen wide uptake beyond technology enthusiasts. One drawback of existing tools is that they pull attention away from the environment in question, requiring users to translate from real world objects to abstract screen-based representations of them. New programming tools that allow users to harness their understandings of and references to objects in the real world could greatly increase trust and uptake of smart environments.

This research will investigate how users understand and describe smart environment behaviours whilst in situ, and use the findings to develop more intuitive programming tools. For example, a tool could let someone simply say that they want a lamp to come on when it gets dark, and point at it to identify it. Speech interfaces are now widely used in intelligent personal assistants, but the functionality is largely limited to issuing immediate commands or setting simple reminders. In reality, there are many challenges with using speech interfaces for programming tasks, and idealised interactions such as the lamp example are not at all simple, in reality. In many cases, research used to design programming interfaces for everyday users is carried out in research labs rather than in the real home or workplace settings, and the people invited to take part in design and evaluation studies are often university students or staff, or people with an existing interest or background in technology. These interfaces often fall down once taken away from the small set of toy usage scenarios in which they have been designed and tested and given to everyday users.

This research investigates the challenges with using speech for programming, and evaluates ways to mitigate these challenges, including conversational prompts, use of gesture and proximity data to avoid ambiguity, and providing default behaviours that can be customised. In this project, we focus primarily on smart home scenarios, and we will carry out our studies in real domestic settings. Speech interfaces are increasingly being used in these scenarios, but there is no support for querying, debugging and alternating the behaviours through speech.

We will recruit participants with no programming background, including older and disabled users, who are often highlighted as people who could benefit from smart home technology, but rarely included in studies of this sort. We will carry out interviews in people's homes to understand how they naturally describe rules for smart environments, taking into account speech, gesture and location. We will look for any errors or unclear elements in the rules they describe, and investigate how far prompts from researchers can help them to be able to express the rules clearly. We will also explore how far participants can customise default behaviours presented to them. This data will be used to allow us to create a conversational interface that harnesses the approaches that worked with human prompts, and test it in real world settings. Some elements of the system will be controlled by a human researcher, but the system will simulate the experience of interacting with an intelligent conversational interface. This will allow us to identify fruitful areas to pursue in developing fully functional conversational programming tools, which may also be useful in museums, education, agriculture and robotics.

Potential impact
This research has potential to unlock engagement with computation in smart environments for a wide range of people and organisations. The primary beneficiaries are the project partners, and everyday users and organisations that use or develop IoT technologies for smart environments. The more intuitive end-user programming approaches that will be developed as a result of this research will make it easier for non-technical users to understand and change the behaviours of smart environments, which is an important step in increasing trust and uptake of the IoT technologies that power them. The potential benefits for end-users are extensive, as more intuitive tools mean greater control and greater customisability. There is also good potential for increasing understanding of automated environments, and understanding of computation more generally. Kinaesthetic and tangible activities are often used to support learning of computer science concepts, as many people find understanding concrete manifestations of an idea an important first step when developing abstract conceptual knowledge.

The first key group of potential industry beneficiaries are those offering smart home devices and software. To increase uptake of IoT technologies there is a need to increase trust and understanding of them. The findings from this research will lead to the development of more intuitive tools that allow interrogation of default rules, live debugging and re-authoring. More intuitive tools can increase comprehension, sense of control, and lead to a resulting increase in trust.

Other key beneficiaries include the developers behind intelligent personal assistants, such as Amazon Alexa and Google Assistant. These tools support users in running predefined behaviours, but at present are limited by users not being able to edit or author new behaviours through the conversational interface. Instead, users must log in to a screen-based end-user programming tool such as IFTTT and compose a rule defining a new behaviour. Offering debugging, editing and authoring of behaviours through a conversational interface could reduce barriers to engagement, greatly simplify the implementation and testing loop, and increase trust by making rules defining behaviours more transparent.

There is potential for broader impact beyond the smart home context. Within the scope of this project we actively investigate the potential for impact in the museum sector through meetings and evaluation workshops with heritage professionals and museum technology specialists. There is increasing interest in use of embedded technologies to support visitor engagement in museums, but in many cases museums do not have staff with extensive computing backgrounds. This means that interactive exhibits are often installed and maintained by external companies, making it harder for heritage professionals with domain-expertise to be actively involved in the design of exhibits, and making them expensive and time consuming to change once installed. There is potential for multimodal conversational interfaces to support museum staff in in situ configuration of digitally augmented tours and exhibits.

In future work, there is good potential to explore applications in human-robot interaction and smart agriculture. The benefits of in situ authoring of rules and harnessing of contextual data could support users in each of these application areas. Additionally, there are potential educational technology applications. Given that the curriculum for computing now starts from age 5, it is increasingly important to find new approaches to engaging with computation in a meaningful way, which do not require the learning of a context syntax, and support the sensory-motor stage of learning, where embodied activities are important. Using the proposed new approaches addressed through this research, young children could engage with IoT concepts in an active way before they have developed writing skills.